Containerised PV-BESS: A Mobile Alternative to Farm Diesel

**Project Overview**

UK farms face rising energy costs and environmental pressures, with diesel generators driving high expenses and emissions. Traditional fixed PV systems lack flexibility for dynamic farm operations. This project introduces a mobile Photovoltaic and Battery Energy Storage System (PV-BESS) microgrid, offering a rapid, sustainable, and cost-effective alternative.

**Technical Solution**

The system integrates 20 kW flexible PV panels with a 60 kWh BESS. Its modular design enables half an hour deployment: in open terrain, motorized rails unfold pre-connected panels with AI-optimized tilt; in tight spaces, ultra-thin PV rolls deploy from compact containers and adhere to varied surfaces. Modular battery banks and high-efficiency SiC converters auto-connect, while an AI energy router selects grid-forming or grid-following operation.

**Benefits & Objectives**

At Fridlington Farms, the solution is expected to save £15,000 annually and cut 26.8 t CO2 by displacing diesel use. It will boost energy self-sufficiency (\>70% self-consumption) and halve diesel runtime. Trials at Fridlington and C.H. SCHOLEY & SONS LIMITED Farms will include monthly outage simulations to verify resilience.

**Vision**

Within 10 years, at least 20 additional farms are expected to adopt similar systems, accelerating agriculture's shift to net-zero and strengthening UK energy security.